Blue FLAME

Quantum Technologies are set to transform the technology landscape and change the way we fundamentally navigate, compute, communicate and secure vast quantities of data that is the backbone of modern society. However, due to their complexity and lack of robustness, the technologies at the heart of this potential revolution are currently, largely shackled to sophisticated laboratories.

The BlueFLAME project will build on previous highly successful work from this consortium and will develop a reliable commercial solution for the cooling of calcium ions, a key technological milestone in next generation, out-of-the-lab quantum systems. This will be achieved by addressing the challenges associated with the handling, packaging, and reliability of novel GaN semiconductor materials. This demonstration represents a key step in meeting the demands of important systems covering the whole GaN-enabled spectrum (365-550nm) which in turn will unlock further atomic transitions and utile atom and ion-based systems. Only through palm-sized and more compact laser systems, will the true potential of quantum technologies be commercially realised.